Reinforcement Learning and Bounded Rationality

Research context:
Bounded rationality describes the human ability to make effective decisions in complex environments despite having limited time, resources, and computational power. In such situations it would be impossible to seek an optimal decision, so instead heuristics are often used for decision making. Conversely, algorithms in reinforcement learning are usually designed to seek optimal solutions - and thus are highly constrained by their computational power and resources. In this work, I will develop novel reinforcement learning algorithms with improved performance over comparable algorithms, by using heuristics from bounded rationality as inspiration. The novel algorithms should be transparent, as the heuristics they are based on are intrinsically transparent.

Aims and Objectives:
I aim to answer the following questions, with the objective to develop transparent reinforcement learning algorithms.
1. How can equal-weights regularisation improve performance in reinforcement learning;
2. When are heuristics ecologically rational in reinforcement learning;
3. How can bounded rationality improve performance and transparency in reinforcement learning.

Applications and benefits:
I hope that my work will demonstrate the potential of heuristics, and encourage the use of simpler
methods over complex models. By publishing papers demonstrating competitive performance of simple
methods (enhanced with bounded rationality), this may encourage practitioners to try using such
methods.